University of Dundee and Project (EU) Limited KTP 23_24 R1

To develop a carbon analysis tool to support construction industry businesses to better utilise data from Building Information Modelling (BIM) systems to effectively calculate carbon metrics and improve best practice. This project will harness academic expertise in civil engineering and data science (User Experience).